ClickDebt Pen Test

ClickDebt is the most advanced Debt Recovery software on the market today, the business takes cyber security very seriously and is looking to protect it's service, clients and data from cyber threats.